Lifestyle interventions to improve the physical health of people with severe mental illness: barriers to uptake

Technical abstract
BACKGROUND: People with severe mental illness (SMI) are a socially excluded, high risk group for developing smoking, alcohol, physical inactivity and obesity related diseases. OBJECTIVES: To investigate barriers and opportunities to promoting uptake of positive lifestyle interventions among SMI populations. RESEARCH QUESTION: How do people with SMI, their carers and professionals, perceive physical health-improving lifestyle changes compared to other aspects of wellbeing such as psychiatric symptom control? DESIGN: Mixed methodology qualitative and quantitative study using questionnaires and focus groups. SETTING: S.Wales and S.W England. BENEFITS: Better targeting of more generalisable preventive interventions in this high risk group.